Carbon and Hydrogen Ice Storage, Secondary Validation and Environmental impact

A recent UN report on climate change from the IPCC stated if the world does not act now with a range of measures to mitigate emissions of carbon dioxide, there will be an unavoidable global catastrophe.

The report asserted that the use of carbon capture and storage (CCS) must now be deployed at scale to avert such a crisis, this being non-negotiable.

For the last year we've been developing our energy and environmental technologies via a patent pending 'Rapid Crystal Foam' technology, which will be used to store gases, including carbon dioxide and hydrogen, in ice.

There are two use cases for Rapid Crystal Foam we intend to explore as products with an emphasis on CO2 storage initially and off-world hydrogen storage after the initial phase:

1)The UN states we must remove 51 billion tonnes of C02 annually to achieve carbon net zero and there is an issue with the cost and ability to store this amount of CO2\.

2) There is a developing market potential projected to rise to thousands of tonnes per annum of hydrogen stored in off-world environments by 2050 and current methods are not safe, scalable or delivered at an achievable price point.

These two use cases together indicate the market size is over $1 billion per annum.

This project will develop both our ambitious ideas and business by creating revenue streams from new routes to market via novel products and services, as well as creating evidence of secondary validation and the ESG impact surveys that will encourage funding and facilitate our commercialisation plans in 2023\.